The University of Huddersfield and Coterie Marketing Limited KTP 21_22 R2

To increase business performance and growth through the development and implementation of a partner marketing membership offer/industry body to share best practice and deliver academically-informed improved products and services.